Detector Development for the Advanced Technology Solar telescope

Potential impact
We refer to the Impact Summary to the full PRPP proposal submission coordinated by the lead Institute (Queen Mary Belfast).